LHC capability - ATLAS Tracker Upgrade Readout - Previous submission reference p50453 PixelATC2014 ST/,000672/1

Refer to ATLAS-UK upgrade proposal to PPRP: "UPGRADING THE ATLAS EXPERIMENT FOR THE LUMINOSITY FRONTIER AT THE LARGE HADRON COLLIDER" PPRP meeting, September 2012

Following the Government's announcement of additional capital funding for science in its Autumn Statement in 2012, STFC has been able to allocate capital funds to support its particle physics programme. This proposal is for readout equipment to develop UK capabilities to support the ATLAS upgrade.

Potential impact
Refer to ATLAS-UK upgrade proposal to PPRP: "UPGRADING THE ATLAS EXPERIMENT FOR THE LUMINOSITY FRONTIER AT THE LARGE HADRON COLLIDER" PPRP meeting, September 2012